Delivering Digital Ingredient Transparency for Personal Care sector

The world has changed markedly with respect to transparency and need to know in the last years, particularly in relation to Personal Care formulated goods. Market trends for; cruelty-free, biodegradable, natural, 'free-from', coupled with increased social media and online influencers, growth in independent cosmetic companies and the need for established formulators to protect their brand image has meant "what" a product is, what it contains, and where it came from is as important as "how does it work".

This project will explore the feasibility of developing a digital supply chain platform that is accessible to all in the Personal Care supply chain which furnishes Brand Owners with the data they require to support consumer needs. The platform will be developed by a UK-based technology start-up working with to UK based manufacturing companies producing specialty ingredients for Personal Care sector.